Searching for Supersymmetry at ATLAS at the LHC

This research will focus on the search for evidence of Supersymmetric particles that may be created in the proton-proton collisions at the Large Hadron Collider. The ATLAS Run-2 dataset collected in 2015-18 as well as the data from Run-3 (due to start in 2022) will be used to push our sensitivity to rare supersymmetric particle production. Novel searches will be developed to complement the existing flagship ATLAS searches.